Adaptive introgression in malaria mosquitoes

Major reductions in malaria morbidity have occurred across Africa; driven by the use of neurotoxic insecticides. Emergent insecticide resistance could rapidly reverse this trend. The goal of this proposal is to revolutionize the identification of molecular markers for insecticide resistance across Africa by using genome wide association studies based on whole genome sequencing to streamline the identification of resistance associated variants.